Towards groundwater security in coastal East Africa

Groundwater resources in the coastal zone of EA are at risk. Increased demand, linked to rapid population growth in the coastal margins, has led to unsustainable and ill-planned well drilling and abstraction. Sea water intrusion into formerly freshwater aquifers frequently occurs as recharge from rainfall is insufficient to support the rate at which water is extracted. Wells supplying domestic, industrial and agricultural needs have, in many areas, become too saline for use.

Climate change is expected to exacerbate this problem. Rising sea levels in the Indian Ocean region are projected to cause inundation of saltwater along the coastal zone, which is dominated by highly-permeable rock, while altered precipitation patterns and temperature change will affect the amount of water replenishing the aquifer through infiltration and recharge. Local communities across the region are already reporting changing tidal and rainfall patterns. The multiplicity of hydrological and demographic driving factors makes this a very challenging issue for management.
At present the state of coastal aquifers in the EA region is not well constrained and past practices which may have exacerbated the problem have not been clearly identified. This project will bring together teams from Kenya, Tanzania and the Comoros Islands to address this knowledge gap; collaborating and working towards achieving water security in their respective areas.

An integrative approach, combining the expertise of hydrogeologists, hydrologists and social scientists, will target selected sites along the coastal zone in each country. Hydrogeologic observatories will be developed where focussed research will identify the current condition of the coastal aquifers and identify future threats based on projected demographic and climate change scenarios. Water supply and monitoring needs will be identified through consultations with end-users and local authorities and optimum strategies for addressing these sought.

An initial step will be to survey and bring together all existing data on well installations, abstraction, groundwater gradients and the salinity of existing wells at each pilot site. Understanding where wells are located, how deep they are, how much water is abstracted, what the flow directions are and what the salinity is, provides an overview of the state of the aquifer. Local data on hydraulic properties, such as the permeability, porosity, and storativity of the aquifer will be investigated and synthesised. Targeted electrical geophysical surveys, which provide relevant spatial information on both the aquifer structure and the saltwater distribution, will be undertaken.

Similarly data is needed on the hydrological drivers in the system; to understand how much of annual rainfall infiltrates to replenish groundwater reserves (compared to the amount abstracted for human use) and how this might be impacted by changes in rainfall intensity or frequency. Land use and land use change is also important; controlling the proportion of incident rainfall which reaches the soil and subsequently groundwater. Recharge modelling will be an important tool for investigating different scenarios for climate and land use change and evaluating groundwater vulnerability.

The social and political aspects of water use and development will be incorporated to assess the compatibility between the evolution of the availability of coastal freshwater resources and those of society and water politics. Researchers will engage with local community and stakeholder groups in each area and work together towards understanding the issues most affecting the communities with regards accessibility to water supply. A two-way exchange of knowledge between researchers and community members is essential in working towards feasible solutions to existing problems and ensuring preparedness for the changes in demographics and environment in the future.

Potential impact
This research project 'Towards groundwater security in coastal East Africa', will have various economic and social impacts on different groups of beneficiaries. The regional datasets (GIS) on groundwater, including heads and salinity, hydrology and land use; and the socio-economic aspects of groundwater use will be beneficial to the relevant ministries of water, ministries of social welfare, local authorities, water companies and drilling companies. The availability of this information at the end of the project year will be vital for planning and policy formulation relating to groundwater resources in the coastal region. In a sense this will provide a baseline, which the companies and ministries can utilise in plans for groundwater exploitation and utilisation by the communities, in view of the changing environment and increasing populations.

The local communities in the project sites will have enhanced their awareness of the social and environmental issues surrounding groundwater resources. Through the discussions in the community outreach meetings, they will learn from each other various best practices for management of groundwater resources. It is expected that the local communities will contribute to the sustainable management of groundwater resources through the iterative learning during the project period.

In the long term, the communities will improve water security through more accessible and cleaner water for use. Long term observatories results and its application by groundwater resource managers is expected to have a positive impact on the time spent fetching water, or cleaning water, which will greatly be reduced for the households, thereby releasing time for other economic activities. This will contribute to improve the health status of the communities, since revised management measures will improve groundwater quality, and the chances of water related diseases will be greatly reduced. Therefore, this will contribute in the long term to an enhanced quality of life, health and well being.

The sharing of the research findings with the various stakeholders through seminars at the partner universities, conferences and community outreach seminars, will also contribute towards narrowing the gap between the scientists and end users who include community groups, water management departments and drilling companies. This will inevitably contribute towards evidence based policy making at the local and regional levels, thereby transforming livelihoods in general.